Mechanosensory SLVs: a novel sensory modulatory system

We aim to understand a signalling system we‘ve recently found in nerves that sense muscle length. The brain needs this information to control movement and posture. We now think all sensory nerves of this type use this new system, including nerves monitoring blood pressure, touch and even pain. Identifying new ways to reduce pain would greatly improve the quality of life of our increasingly aging population.

Electrical nerve impulses are generated when special proteins on the nerve endings respond to changes in muscle length. However, blocking our new system turns off the response of these proteins. We want to know why this control mechanism is important.

Our new findings show that as well as generating electrical impulses, muscle stretch also causes these nerve endings to release a chemical, glutamate. Glutamate is usually released to carry information from one nerve cell to another. But sensory endings receive information, so why do they release glutamate? The information seems to be going the wrong way.

We will now study stretch-sensitive endings in rat muscles to answer the following questions: ‘How is glutamate release controlled?‘, ‘Is it essential?‘, ‘Where are the receptors that detect the glutamate?‘ and ‘What signal pathway do these receptors activate?‘.

Technical abstract
In mechanosensory endings (e.g. those monitoring blood pressure or limb position), the physical stimulus opens stretch-sensitive channels in the terminal membrane, depolarising the terminal and evoking a train of afferent spikes to the CNS. However, these endings also contain populations of vesicles similar to efferent synaptic vesicles, as well as efferent synaptic proteins (e.g. synapsin, synaptobrevin, synaptophysin). Their ubiquitous presence in primary mechanosensory terminals, and not other sensory terminals, suggests these synaptic-like vesicles (SLVs) serve an important and selective role.

We have recently shown that in rat muscle spindles the SLV system strongly modulates terminal excitability. SLVs undergo rounds of exo- and endocytosis in an activity- and Ca-sensitive manner, releasing the neurotransmitter glutamate. This activates metabotropic receptors (mGluRs), increasing terminal excitability. Conversely, mGluR antagonists can abolish stretch-evoked responses. Thus, the system is an important regulator of afferent excitability.

This proposal will investigate the relationship between this system we have uncovered and the mechanosensory channels mentioned above. Specifically, we will perform experiments to determine (i) the pharmacological identity of spindle mechanosensitive channels, (ii) the role of voltage-gated Ca channels, (iii) whether SLVs are essential for terminal afferent discharge, (iv) the location and (v) signalling properties of the mGluRs and (vi) the role of synaptic proteins in spindle afferent function.

Characterising this system could fundamentally alter our understanding of mechanosensory functions, including blood pressure regulation, movement co-ordination and even joint pain perception. It could also uncover new therapeutic targets for many important disorders, including high blood pressure and arthritic joint pain.